ThatchConnect

DataQube is an expandable modular and scalable edge technology data centre solution, which through ThatchConnect will enable growth of technology outside the traditional main cities into rural communities. Using 5G solutions it negates the requirement to deploy fibre, with expensive excavations, and by utilising immersive technology there ae substantial energy savings in addition.

DataQube can act as a Neutral Host solution to allow multiple mobile network operators and businesses to use each DataQube, up to 1200 per single module, and through ThatchConnect will allow the growth of services at the edge around home and remote working, development of SMEs building local economies and employment, support of the vulnerable and reduction of social exclusion, increasing education opportunities, improving well being and also enabling high performance compute and artificial intelligence.

**DataQube utilising ThatchConnect -- The Future of Computing and Technology at the Rural Edge**